AI-Powered Health Products Regulatory Navigation Platform

The proposed solution aims to develop a proof of concept digital regulatory navigation tool that provides end-to-end guidance to help medical product manufacturers bring their products in the UK and EU and be compliant to all applicable requirements.

The application will include AI-assisted terminology suggestions to ensure consistent usage of terms in the relevant standards. It will also include AI-assisted product classification to help users classify their products to the correct SNOMED/GMDN terms. Depending on the product and market, the application will show the relevant regulatory pathway to ensure compliance from clinical trials to marking to manufacturing to sales, and also incorporate relevant support materials to help users easily navigate through the regulatory compliance.